The Glorious Sexual Revolution: William III and the Expression of Queer Subjectivities in Early Modern Britain

The 'Buggery Act' of 1533 was England's first civil sodomy law, making sexual intercourse between men a capital offence. However, the explicit persecution of 'sodomites' did not begin until the late 17th and early 18th centuries. Historians have argued that the 'Society for the Reformation of Manners', created in 1690, was responsible for this rise in oppression, bringing homosexuality to public attention for the first time (Norton, 2016). This project will challenge this discourse, offering alternative evidence to explain why the persecution and wider awareness of queer subjectivities began during this period. It will expand on the work of queer theorists, such as Judith Butler and Helmut Puff, to move away from the essentialism that has typically characterised works foundational to the history of homosexuality (Butler, 2006 & Puff, 2012). This will allow for a more nuanced study of the early modern origins of what is later characterised as 'homosexual'. As its primary source base, this research will analyse anti-Williamite satires. These documents contain explicit accusations of sodomy against King William III (1650 - 1702) and his court. By shifting research focus away from trials and criminality to look at other indicators of alternative sexual behaviour, this project will challenge conventional historical narratives which place the expression of a recognisable homosexual identity in the 19th century. Instead, it will work to locate queer subjectivities which centre on same-sex desire and effeminate behaviour in the late 17th century. This will be supported by incorporating recent scholarly ideas with more nuanced conceptualisations of sexual identity that are not restricted to binaries (Puff, 2012). Through this original methodology, this project has the potential to transform our understanding of the development of homosexual desire and behaviour in Britain.